Penelope's web: enhancing contemporary opera's representation of ancient myth

'Penelope's Web' is a project that explores the power of ancient Greek myth through modern music composition and education, using an innovative programme of collaborative workshops. It establishes a new international network of scholars and institutions working on interdisciplinary, practice-based approaches to understanding the influence of ancient Greek and Roman culture on music. Through the workshops scholars will develop fresh insights into ancient and modern music performance, with the help of musicians and young audiences. The project also has multiple impact beneficiaries. It will enhance musicians' understanding of the questions posed by Greek myth, and enrich school students' appreciation of classical literature and music by empowering them to help tell an ancient story through music.

'Penelope's Web' is based on a flexible opera scene composed by Cheryl Frances-Hoad (music) and Jeanne Pansard-Besson (libretto). The scene responds to a challenge laid down in 'The Penelopiad', by Margaret Atwood. Atwood's novella re-imagines Homer's Greek epic 'Odyssey' from the female perspective: she explores the motivations of Odysseus' wife Penelope, an exemplar of feminine endurance and cunning, and exposes the suffering of the enslaved girls who were abused and murdered in Odysseus' palace. All the characters struggle to make their voices heard from the Underworld. Their disembodied shape-shifting evokes a variety of voices and vivid soundscapes: nursery rhymes, sea shanties, lullabies, skipping songs, and tape recordings. Inspired by this, Frances-Hoad and Pansard-Besson have composed a scene that invites listeners to question how Penelope and her enslaved maids' story has been told in the past, and to reflect on new ways of giving women voice in contemporary music.

The workshops of 'Penelope's Web' will demonstrate how creative practice can play a crucial part in the study of classical reception in music, including in the evolving artform that is modern opera. The first workshop, 'I am Penelope!', will explore how music can give a voice to silenced and elided female figures from ancient myth. How does one voice characters whose motivations are obscure in the 'Odyssey', and suspect in 'The Penelopiad'? How does the relationship between Penelope and the enslaved and abused girls in her palace explore female status, solidarity, violence, betrayal, and independence of mind and body? What form should their ancient modes of storytelling (e.g. weaving) take in the music of modern opera? Can they find new voices in the era of #metoo?

The second workshop, 'Embodiment and the sonic worlds of Penelope's underworld', will consider the lost acoustic worlds of ancient epic poetry and how they relate to the acoustics of twenty-first century novels and music. It will also explore how specific performance spaces and audiences, and individual singers' voices, bodies, and identities, foster new interpretations of ancient stories. What is the impact of introducing lower or higher register voices, or fluidly gendered vocal presences? What is the place for 'authentic' ancient instruments, or modern electronic sounds?

By bringing together diverse groups of amateur, professional, and academic participants, the workshops will shed light on the symbiosis of music-making and myth-making in the ancient and modern worlds. Through their combination of rehearsal, discussion, scholarly talks, and performance, participants will create back stories and spin-off ideas, produce complementary artwork and fiction for a final exhibition, and develop group song, recitation, and movement. All participants will be invited to contribute to the project website - www.penelopeswebtheopera.com - which will host teaching resources, blogposts, videos, photographs, and recordings. As 'Penelope's Web' draws together different professions, institutions, personal histories, scholarship, voices, bodies, and spaces, it will create a new Penelope for the 2020s.